Leak Free Water Network

Research project to assist with product design of a composite product that will reduce construction time, reduce construction health and safer risks and reduce the cost of new water assets whilst helping to minimise network leaks and eliminating maintenance for approximately 100 years.